Cannon Electrical One

Intenwatch Smart Electric Meter electrical kWh and kgC02e analytical system is design for engineers and managers to understand the cost and kgC02e of their premises and how to reduce them.